Research on Supplier Information Management: Case of On-Boarding

"We have made assumptions based on limited evidence. We require real-time field data to make informed decisions. The expert would perform the following:

1. Design a customised research study that would help us collect and analyse data on the expectations of the target market.

2. Examine the key functionality / attributes of the proposed SIM tool that would bring the greatest benefits to our clients. This would help maximise our lead generation and conversion within the procurement community."